Plant ecology and crop management at prehistoric circum-Alpine archaeological sites

Dotted along lakeshores in the Alpine region are archaeological settlements from the Neolithic to Iron Age. Through ancient DNA analysis of plant remains, these "pile-dwelling" sites are revealing how past people interacted with their environments. However, stable isotope analysis (SIA) of plants from these sites is so far unrealised. Your application of SIA of wild plant and crops excavated from pile-dwellings will help reveal how plants and ecosystems responded to human activity and climatic perturbations.